Resilience Fund Sensor Coating System

The project will develop a Thermal History Coating measurement instrumentation and procedure for accurate temperature profiling of components in the range 900°C to 1500°C in multi-cycle applications